Multiscale Rational Krylov Methods

Numerical techniques are essential for understanding the dynamics of quantum systems, where experimental and analytical solutions may be difficult to obtain and numerically solving equations such as the Schrödinger equation is the only option available. Due to the dispersive nature of the equations of quantum mechanics, the solutions are typically highly oscillatory in both space and time. Moreover, there is a requirement to conserve physical properties of the solution, such as total probability, angular momentum, energy and unitarity. Consequently, highly specialised methods such as exponential splittings and (polynomial) Krylov methods have been devised for solving these equations.

A major problem which arises in existing numerical techniques for solving these quantum equations is that they require very small time-step sizes. This leads to extremely long computational times, which makes these methods unfeasible when propagating over a large time domain. Such problems are particularly pronounced for an unbounded potential such as the Coulomb potential. Krylov methods for solving these problems proceed by approximating the matrix exponential for some large sparse matrix (the Hamiltonia) with the exponential of a smaller dense matrix.

However, the dimensions of the small matrix required for reasonable accuracy can grow significantly with large time-steps, potentials with large norm, and when a high spatial grid resolution is required. Thus, the only practical recourse in these cases is to utilise excessively small time steps

Recently a very promising alternative, known as rational Krylov methods, have emerged for numerical evolution of PDEs. These methods have been found to be highly effective in achieving resolution independence. They also allow for significantly larger time-step sizes, making it ideal for dispersive equations and, consequently, seem to promising candidates for equations of quantum mechanics. The efficacy of rational Krylov methods crucially relies on the knowledge of the poles of the optimal rational approximant, however, and existing pole selection techniques are either suboptimal or heuristic . The aim of this project is to analyse and develop rational Krylov methods, with the goal of reducing computational times for long-time propagation. This will be done by developing more effective strategies for pole selection using multigrid approach combined with more traditional techniques from complex analysis.